AI-backed app utilising a traffic light system for Covid safety of retail and brand stores based on input by retailers and consumers to encourage the return of shoppers into stores.

**Public Description**

IAATC was founded by Martin Newman to help consumers get back their confidence in shopping on the high street and to support businesses at risk of closing following the COVID-19 pandemic. The founder proposes building an AI-backed application that will create a traffic light system based on input by retailers and consumers about the safety measures and services offered by brands. Should this project be successful IAATC will generate a £5.5M year-five post-project revenue.